Shared digital futures: partnership and meaning-making in newly digitised collections.

Can inclusive, partnership-based interpretive curation methods be run alongside museum archiving and preservation processes, rather than after the material has been selected and presented to the public as viewable digital assets?

Drawing on the lessons learned in the recent provisional semantics project, Shared digital futures: partnership and meaning-making in newly digitised collections, takes an experimental, partnership model to bring a diverse range of perspectives to bear on collections that are 'fresh out of the oven' - newly digitised, with skeleton records to achieve basic archival clarity but lacking any optimisation or interpretation to provide or curate meaning.

A PI and CI at IWM will, in collaboration with a CI at the Delfina Foundation (whose pioneering Collecting as Practice approach unpacks issues relating to the ways in which collections are shaped, maintained and framed), select three artist, researcher or curator practitioners to:

- Expose the AHRC-funded digitised material (currently nearly 400 films and counting) to scrutiny by a CI team with experience and perspectives lacking in IWM's teams, with support from a museum PI team.
- With the CI teams, develop experimental documentation and interpretation for material selected for deeper analysis by those CI and PI teams via conversation and collaboration with user-groups, showcasing that interpretation via both existing IWM online collections facilities and a specific section of the IWM website.
- Redraft the methodology for selecting and prioritising new phases of curatorially/research-driven digitisation as a result of co-investigation of both early methods and the lessons learned through the documentation produced in the project's journey (curatorial rationale for digitisation accounts for approximately 40% of the Digital Futures output - 60% is motivated by immediate preservation needs. 100% of the material has yet to be interpreted.)
- Build capability to ensure that this process and way of thinking is embedded within the full lifecycle of the Digital Futures project - and subsequent projects, empowering a diverse range of people who will work in partnership with the museum to refine and continually reassess the project - from selection, through documentation and interpretation, to public outputs.
- Collaboratively engage community voices in interpretation of archival collections and to interrogate and discuss collections and the systems and processes which govern their care and use (including how they are interpreted for the public) and engage broader practitioners and researchers to interrogate and discuss collections and the systems and processes which govern their care and use (including how they are interpreted for the public)

The legacy of the project funding will be incrementally more diversely-informed selection of material for digitisation and interpretation; diverse perspectives added at the formative stage of documentation in collaboration with museum teams; and greater opportunities for agile and immediate public programme outputs to appeal to a wider and more diverse audience, specifically:

- Communities connected to conflict by experience, circumstance or identity, engaged via consultation and creative engagement workshops
- User groups of community archives (e.g. members of IWM's War and Conflict Subject Specialist Network and listed archives at communityarchives.org.uk)
- Artists and researchers led by the Collecting as Practice CIs, reaching beyond the project team
- Sector audiences, reaching 500+ UK and international members of IWM's War and Conflict Subject Specialist Network sharing lessons learnt via blog posts and holding online discussion event to explore key questions raised by the project.